Investigation of Protein Binding Mechanisms in the Oral Mucosal Pellicle for Sustained Oral Active Delivery

There are many over the counter prophylactics and treatments for various oral issues, such as infections, inflammation, tooth decay, and cavities. The effect of these treatments is somewhat mitigated by their limited lifespan in the oral cavity and low oral availability. Additionally, treating on a population basis is expensive and difficult to implement. Some of the common active ingredients in these products, or "oral actives", include chlorhexidine, fluoride, and zinc. To improve the efficacy of these oral actives in oral treatments, their delivery may be sustained and interactions with the oral cavity increased. The mucosal pellicle is a hydrogel that covers the epithelial cells of the soft tissue within the oral cavity, containing a variety of proteins, including soluble mucins such as MUC5B and MUC7, mucins that bind with oral membranes such as MUC1, and many other proteins including secretory IgA and cystatin. This structure has shown promise as a site for increasing salivary protein-oral active interactions, due to its role in the bio-adhesion of various biomolecules in the oral cavity. This project aims to explore the binding mechanism of these biomolecules through the development of a synthetic mucosal model, using polymers such as Polydimethylsiloxane (PDMS). Tribology studies will be preformed to compare the model to in vivo mucosa. To explore the role of salivary protein binding, specifically between oral actives and MUC5B and MUC7, these mucins will be purified from human saliva, while MUC1 will be obtained from saliva or a plasmid containing the protein sequence. Binding will be studied using fluorescent labelling and confocal microscopy. The concentration of oral actives will be monitored by various analytical techniques including confocal microscopy, inductively couple plasma - mass spectrometry (ICP-MS) and high-performance liquid chromatography (HPLC), which will allow for greater understanding of real-time mechanism of binding.